Music in Mind Remote

Music in Mind - Manchester Camerata's award winning, research-based programme - has a transformational impact on those living with dementia, their carers and families. This project uses digital technology to enhance this existing work and further evaluate its impact in care homes. Working with Social Sense and the Greater Moments application, we will test the technology, gather evaluation data and prepare a future national rollout of our programme. Starting in Oldham, we'll work closely with colleagues from Greater Manchester Health and Social Care Partnership, beginning in March 2022 for 12 months.